Analysis of the Implementation and Use of Various Renewable Energy Technologies in the Turks and Caicos Islands

With the increasing effects of climate change and the unique physical characteristics of the Caribbean islands, transitioning to renewable technologies for energy production can potentially improve affordability and decrease greenhouse gas emissions. Achieving this, however, depends on policy and must be unique to each island. This project aims to determine barriers and potential solutions for the implementation and use of several renewable technologies in the Turks and Caicos Islands (TCI). It shall address issues including but not limited to policies, capital costs, infrastructure, and end-of-life. Once the analyses of each technology are completed, the most technically, economically and socially appropriate form(s) of renewable energy for use in the TCI shall be determined and the findings shall be presented in the form of a market map.